Theagen: Transplantable Matrix for Ocular Surface Regeneration

Corneal blindness has profound psychological and social consequences for sufferers and their families. For most affected people, corneal transplantation can restore vision with a 5 year graft survival rate of 74%. However 1 in 6 full thickness transplants still experience some degree of rejection, predominantly due to variable quality in the donor tissue. Many donated corneas (up to 30%) also do not reach the patient and are discarded as result of endothelial
and cellular issues. NuVision has noted this gap in the market for a clinically relevant, corneal equivalent construct for transplantation and have thus developed a human-cornea derived biocompatible matrix that can eliminate rejection problems.